E-LIFT: Electrical Logistic Innovation for Freight and Transport

The E-LIFT project (Electrical Logistic Innovation for Freight and Transport) seeks to address the technical and operational challenges of running double-stacked container and passenger trains under electrified overhead line equipment at a height of 7 metres. The project focuses on developing innovative solutions integrating modern electrification technology into international rail networks, particularly for accommodating twin-stacked containers in freight and passenger operations. Electric railways allow freight and passenger trains to reduce costs, increase capacity, reduce carbon and speed up train movements.

Over a 3-month period, E-LIFT will conduct a feasibility study to explore the design, operation and interfaces between train pantographs and rail electrification systems at this increased height. The study will investigate how current rail infrastructure can be adapted to support double-stacked trains, emphasising meeting sustainability goals and ensuring operational safety. Additionally, the project will review existing international standards and identify areas where new standards or innovative technologies are required to achieve efficient and reliable electrified rail systems. The ultimate goal is to amend Furrer+Frey's existing rail electrification systems to support double-stacked container freight.

By enhancing the capacity and efficiency of rail networks, E-LIFT aims to reduce the number of train movements required to transport both goods and passengers, thereby decreasing overall carbon emissions and contributing to the commitment to achieving net-zero targets. The project's outcomes will include a detailed feasibility report outlining the technical requirements for a 7-metre-high OLE system, a review of relevant international standards, and proposals for testing innovative technologies in real-world settings, such as the Global Centre of Rail Excellence (GCRE).

E-LIFT represents a forward-looking initiative that will deliver significant environmental and operational benefits to the rail industry. The project's findings will provide a roadmap for integrating double-stacked trains into electric rail networks, helping to future-proof the infrastructure for increased freight and passenger demand while supporting global sustainability efforts.